Adaptation as Theory

By examining the affinities between literary adaptation and the essay film, this practice-based research project seeks to answer the question "Can adaptation be conceived as a mode of film theory?"